Fishing and farming in the desert'? A platform for understanding El Niño food system opportunities in the context climate change in Sechura, Peru

Cyclical extreme rainfall events, such as those generated by the El Niño in South America, can cause devastation through flooding in low and middle income countries, particularly in Peru, a country that is intimately linked to climate phenomena associated with the El Niño-Southern Oscillation. It was Peruvian fishermen who first identified El Niño in the late 19th Century off the north coast of Peru. However, very little attention has been given to the opportunities these events can create for food systems, especially in the context of climate change in arid settings. This is particularly important because these events have the capacity to increase the amount of available freshwater and produce fertile sediment that fill river and lake floodplains. Our project will undertake the first systematic, interdisciplinary research on desert-El Niño-food systems in the Sechura Desert, northern Peru. The outputs from our research will have a bearing on how future challenges and opportunities associated with climate change, in particular El Niño in northern Peru, are imagined in academia and policy. It focuses attention on the less researched positive possibilities that El Niño events can generate in some contexts, which in northern Peru has significant implications for marginal desert-living communities, e.g. fishers and farmers who have so far been invisible in the popular narrative of disaster mitigation surrounding a strong El Niño event. Specifically, we will (a) deconstruct the climate history of the Sechura desert by integrating monitoring and lake sediment records of climate change; (b) examine human responses to El Niño through colonial and republican archives and generate oral histories of previous El Niño events; (c) evaluate contemporary food system practices through a mixed-method approach that looks at impact of climate variability on fish ecology and participatory mapping of fishing/farming practice and resources/markets; (d) identify challenges and opportunities for desert-El Niño-food systems by mapping social and economic development in the Sechura desert and contextualising this with newspaper archive analysis leading to future scenario planning.

Potential impact
This project is of direct benefit to local government and Peruvian third sector NGO and private sector stakeholders in northern Peru engaged in dealing with the consequences of El Niño events in everyday life, politics, commerce and production. This includes its effects on farming and fishing, infrastructure, governance and social development. Peruvian project partners from NGOs, research institutions, local government and private industry will be equipped with the necessary information to become change makers within their respective sectors and communities. They will be able to take a lead role in helping to plan better for the future cyclical environmental shocks associated with El Niño events in the north of Peru. They will be able to recognise the potential benefits that the increased rains associated with climate change can potentially bring to managing foods systems in the desert. And will also be able to balance this against the, often unpredictable, costs and challenges that El Niño creates in subsistence and commercial food system economies, as they decide upon future priorities for their sectors.

By engaging a new cohort of young professionals in local government the project offers the chance for them to participate in developing blue print ideas for new strategies in the fields of production, education and inclusive development, through taking part in innovative cross disciplinary and cross sector action learning sets, that drill down to the local municipal level. At the same time the project remains engaged at a national and international level through its partnerships and collaborations with leading research institutions nationally and regionally in Peru, which are actively engaged in influencing policy on a national and regional level. These institutions will benefit from being able to use the research to raise their profile internationally by strengthening their role in national and international future scenario planning on food systems and climate adaptation.